Wakeham efficiency savings PP

Purchase of consumables in support of Experimental Particle Physics programme (ST/H00100X/2)

Potential impact
Cultural benefits to society in understanding fundamental microscopic science, obtained for example through a large amount of outreach activity and media presence. Reflected in undergraduate applications to physics.

High-level training of skilled individuals whose later contributions to the economy are well documented.